Language of the Interface

We know moving image technologies evolve and proliferate. In technologically advanced societies moving images convey ideas and tell stories. But are we aware of the extent to which technological interfaces participate in shaping the language of moving images?\n\nThis interdisciplinary project draws cinema studies, science and technology studies and software studies. Increasingly pervasive, animation is embedded in cinema, digital games, commercial and educational web sites. Animation's widespread and diverse impact makes it ideal to study the following questions: \n\nQ. 1: What does it mean to claim that technology participates or has agency in making images?\n\nQ. 2: Can a technological interface generate an audio-visual language? \n\nQ. 3: Does the language of an interface inform us about how our view of the world is evolving? \n\nThe project will be undertaken in four stages. Stages One and Three develop the theoretical ideas underlying the project: situated action and language of the interface. Stages Two and Four involve working with animations, games and websites to expand and reflect on these theoretical insights. \n\nStages One and Three: Defining Situated Action and the Language of the Interface\n\nScience and technology studies offer a framework to define the key terms of this project. Bruno Latour argues that technologies have the potential to transform or mediate the ideas of image-makers. In a limited way technology can be understood to participate in the making of images. Lucy Suchman's work on situated action examines the hybrid agency that emerges in interactions between humans and technological interfaces. I use these two approaches to develop and introduce the 'language of the interface' as an analytic tool to explore how technological interfaces influence our understandings of the world.\n\nStage Two and Four: Analysis of moving images and contextual materials\n\nThe theoretical frameworks will be used to explore moving image interfaces. These are divided into four categories: manipulation, play, proliferation, exploration. Each represents different situations. Manipulation focuses on creative work relying manipulations of imagery, play addresses digital games, proliferation web sites and exploration science-based animations.\n \nMy research method combines analysis of both moving images and contextual materials - published interviews and software manuals. Published interviews often unintentionally reveal information about complex interactions between practitioners and technology. Software manuals give insights into how interfaces are presented to practitioners. \n\nMoving images studied include Wall-E, experimental works by UK-based animators SemiConductor. Games include Assassin's Creed and F.E.A.R. (Playstation 3), Echochrome (PSP), Flow (Playstation 3 on-line) and touchPhysics (iPod touch devices). Educational web sites to be accessed include science visualization web pages at Cold Spring Harbor and NASA.\n\nMy research will also be carried out through observation and interviews with image-makers. I am interested in learning how practitioners negotiate their way around the limits and possibilities of software packages. The material will be used as case studies to reflect on my theoretical ideas. \n\nThe participants have been selected on the basis that they cross the boundaries of entertainment and experimental animation, educational games and web sites, and as well as science visualizations. Potential contacts include Interactive Game Studio (Sweden), Institute of Play (US), and Wonky (UK). \n\nDissemination:\n\nThe research will be written up as 4 journal articles and presented at 3 conferences, including the Society of the Social Studies of Science, the Society for Animation Studies and Society for Cinema and Media Studies in 2011. A network for continuing dialogue with the animators will be established.

Potential impact
Impact Summary\n\nThe research method of the project generates two potential sites of impact. The first is academic beneficiaries in cinema, animation, games, and software studies. The second is a wider network of animators, and also a more public audience.\n\n---The dissemination of my results to academic beneficiaries will occur through 3 conference papers and 4 research articles as detailed in my impact plan.\n\n---I will attend the Society for Animation Studies and the Society for Cinema and Media Studies to engage with scholars in the fields of cinema, animation, and games. My research is relevant science and technology studies. To reach this audience I will attend the Society of the Social Studies of Science.\n\n---Short versions of the key theoretical arguments (situated action and language of the interface) will be submitted to journals. Potential journals for submission include Body and Society and Convergence.\n\n---Complete 2 journal articles bringing together case studies with theoretical models. Potential publishers for submission include Journal for Visual Arts and Journal of Media Practice\n\n---I will establish further connections with computer science and imaging labs. I already have begun the process within the University of Kent.\n\nThe second site of impact will be through a network of animators. My research methodology includes a plan to interview animators, web and game designers. Animators will include Semiconductor (Brighton) and the artists Thomson and Craighead (London). Three of the proposed interviewees are research-oriented groups engaged in experimental and educational game design: Interactive Studio (Sweden); Institute of Play (USA); and Wonky (UK). The animation-based science visualizations units for NASA and Cold Spring Harbor also educate and inform. \n\n---Interviews will be undertaken with image-makers in the domains of animation, web site design and educational web sites. Establishing the ground for these interviews will involve an element of informal knowledge transfer as I will share the themes of my research. \n\n---The potential for developing an extended network of communication with these different will be exploited. As the research develops I will follow up by disseminating my research findings to the individuals and companies interviewed. Through this I will establish a network that crosses the boundaries of the culture industries, science and the arts. \n\nFurther possibilities for extending the impact of this research include directly accessing a more public audience: \n\n---Animation is frequently used in explanations of ideas to museum audiences. The impact of by research will be explored by developing contacts with the Science Museum, the Natural History Museum and also the Wellcome Trust Gallery. \n\n---The web-based psci-com is a forum for science educators across both the secondary education and public engagement of science sectors, mainly within the UK. The forum provides a route through which I will be able to disseminate my research.\n